The University of Manchester and Forth Engineering (Cumbria) Limited

To embed and exploit advanced acoustic communications and positioning expertise to build, evaluate and deploy the AVEXIS underwater exploration vehicles for application in the monitoring and characterization of wet nuclear storage facilities.